Optical components for next generation quantum technology systems

This project aims to develop the optical technology platforms that will enable the scalable realisation of quantum technology. Firstly this will involve the development of the integrated optical fibre technology for low loss waveguides. The second area of development is to investigate bespoke nonlinear optical components based on periodically poled nonlinear materials to generate blue and near-UV wavelengths for quantum applications.